Industrial Organisation and Supply Chain Management

The PhD project will examine common supply chain practices between retailers and their suppliers. Using applied game theory and case studies, it will seek to understand the effects that these practices have on businesses and market competition. It will look to identify the conditions under which such practices enhance/restrict competition. This will provide important insights for competition policymakers into how these business practices should be regulated. The project will contribute to active research areas in industrial organisation, supply chain management and competition law. The PhD will provide great potential to generate academic publications and offers an excellent platform to pursue a career working in academia, government agencies, industry regulators or competition consultancies.